Swansea University and Synoptix Limited KTP 22_23 R4

To develop Airtificial Intelligence technology to provide an automated cybersecurity response to help protect UK critical infrastructure and defence sector systems.